The University of Leeds and Turing Intelligence Technology Limited KTP 23_24 R3

To develop, deploy, and embed an advanced code optimisation tool for software development driven by advanced Machine Learning and compiler-based code optimisation.